AI cameras for accurate data during salmon harvesting

A project to develop AI cameras for salmon harvest stations to improve the accuracy of fish count, weight capture and fish welfare at slaughter. Full validation of system accuracy assessed by research partner Silsoe livestock Systems.